Post Consumer Waste and the Future of Contemporary Art

The art world faces a pressing ecological crisis, yet artists lack sustainable options to create brilliant contemporary artworks. Despite growing demand for eco-conscious art, there are few options for truly 'circular' systems or create leading research into recycled materials.

Our solution facilitates just that. By pioneering artworks using post-consumer plastics, we make a new bar for ecologically sound artwork.

Additionally:

* We use 3D software to prototype artworks, reducing physical prototype waste and errors in final production
* Have a reliable local/UK based processes for making artworks out of post-consumer plastic - reducing transport C02
* Reuse plastic waste from institutions and galleries that will host the artworks
* Have a clear process for material reuse when the artwork is no longer required

We streamline the entire process, from revolutionising materials to visualising futuristic sculptures. Our approach is rigorously developed through specialist collaborations, providing the ambitious industry-leading solution desperately needed.